Industrial Research: Ecologically Integrated Water Reclamation Technology for Regional Deployment

This project team proposes to carry out industrial research into the application of modular ecologically integrated water reuse technology, which is scalable and deployable across a region. The approach integrates Biomatrix Waters' Integrated Water Treatment System and Restoration Water Park Technology with micro-filtration and disinfection stages. The system to provide a controllable water recycling system. The overall project objective is to provide a sustainable and easy to implement natural water recycling solution to increase replicability and facilitate efficient application of ecological water reclamation system